No More MoCap

DynAikon Ltd is developing a unique technology which will be low cost yet empowering in producing automatic movement recognition and articulated shape understanding from typical camera inputs. This will permit a wealth of new applications where the user will not need to rely on expensive and complex hardware and software set-ups. Furthermore, the solutions being developed by DynAikon offer the potential to be used in un-constrained conditions, indoors or outdoors, without the need for the use of a studio space. Ultimately, the No More MoCap project will make it possible for the non-expert to engage in creative ways with the Internet of Things by helping mixing digital and physical realities in transparent, intuitive ways.